Interdisciplinary modelling and analysis of infectious diseases

Background, Context and Impact
This research project focuses on the intersection of statistics and epidemiology. Its primary objective
is to model infectious diseases such as COVID-19, Neglected Tropical Diseases (NTDs), and other viral
pathogens which profoundly affect society. Such statistical and bio-mathematical models can allow
us to better understand infectious diseases, as we analyse and predict i) population-level epidemic
dynamics, ii) long-term disease trends from early invasion dynamics, and iii) the impact of public
health interventions. In recent years, mathematical modelling has been of increasing importance,
particularly in research addressing the vast number of questions and societal challenges posed by
COVID-19. Nevertheless, alongside the global pandemic, this research area is of increasing
importance for infectious diseases globally, and we are now encountering an increasing volume and
variety of data.
Aims and Objectives
The primary aim of this project is to provide a crucial, enhanced level of understanding about
infectious diseases, such as COVID-19. This understanding is to be achieved by proposing novel
statistical methodology which harness a variety of data sources and knowledge from across
disciplines. These methods can help to answer questions including accurate measurement of disease
prevalence, appraisal of the effectiveness of control measures, and the transmissibility of diseases.
In doing so, this project aspires to inform both decision-makers and public health authorities with
respect to pandemic preparedness, optimal control strategies, and measuring disease prevalence.
With respect to communicating the research output, this project aims to explain its findings to a
wide audience, ranging from technical experts to the wider public. This public engagement is pivotal
for infectious diseases whose transmission can drastically impact all members of society. Technical
experts will take the form of specialists across statistics and epidemiology, alongside cross-
disciplinary collaborators in immunology, zoology, public health, policy, and economics. Finally, this
project, conditional on an unpredictable epidemiological future, may target a real-time outbreak
analysis for an emerging pathogen. Here, the inferred disease dynamics from an early-stage analysis
would crucially seek to estimate the infectiousness of the disease and model the varying potential
scales of possible ensuing epidemics.
Novelty of Methodology
Across each setting, novel statistical and biomathematical models will be proposed, each inspired by
the specific application. Naturally, these will be fine-tuned according to the epidemiological and
ecological knowledge of the disease, the population in question, and the data available, all of which
will influence how we parameterise the model dynamics. Specifically in terms of our first wastewater
study, this is likely to entail spatial modelling, temporal modelling, and a stochastic aspect, as we
attempt to compare clinical case data with that attained by our model's indirect surveillance-based
output. Finally, with respect to any real-time outbreaks of novel pathogens, these also demand
novel modelling techniques. Model dynamics will likewise be informed strongly by the emerging
evidence for the epidemiology and ecology of the pathogen.
Alignment to EPSRC's strategies and research areas
This project falls within the EPSRC research area of Statistics and Applied Probability and the theme
of Mathematical Sciences. In line with this research area's core objective, the project will propose a
variety of novel statistical modelling methodologies inspired by applications, which here lie in the
realm of statistical epidemiology. To this end, this project also directly supports an important
objective of the Mathematical Sciences theme; to carry out cross-disciplinary research.